Accelerating Net Zero: Leveraging Digital Twin Technologies to Bridge the Green Skills Gap in South West Wales

RMB Consultancy's Digital Twin Training Solution is an innovative approach to addressing the critical skills shortage in the retrofit industry. By leveraging advanced LiDAR technology the solution creates highly accurate 3D digital twins of real-world environments. This immersive training tool enhances learning experiences for retrofit assessors, incorporating seamless Learning Management System integration and the use of machine learning techniques to significantly improve course completion rates and employability in green industries